Topological Optimisation for Electromagnetic Problems Topological Optimisation for Electromagnetic Problems Topological Optimisation for Electromagnet

This project relates to the algorithmic design of electromagnetic devices using advanced optimisation techniques. This will be applied towards applications in antennas, filters, resonators and sensors.